Loughborough University & Green Frog Power 214 Limited

To develop and implement a strategy to determine what energy storage technology should be deployed and when and for which electricity market applications in conjunction with their existing assets.